LiMHiT - Lithium Metal electrode High Throughput screening

The UK Government 10 point plan has committed the UK to banning the sale of petrol and diesel cars from 2030 and to achieve net zero emissions by 2035\. Delivery of these targets can only be achieved by significant customer uptake of electric vehicles (eV's). Mass-adoption of electric vehicles (eVs) is dependent, however on the development of affordable, sustainable batteries that meet the technical requirements of end-users. Currently, OEM's must choose between "high performance" or "low cost" forcing the end-user to compromise between range, power and battery life when choosing an eV.

Lithium-metal-based solid state batteries (SSBs) could eliminate the compromise between cost and performance for EV adoption. Lithium metal electrodes are needed to guarantee high performance and represent a step-change versus lithium-ion. The Lithium Metal electrode High Throughput screening (LiMHiT) project aims to address this opportunity by reducing the processing costs associated with fabrication of negative electrodes for lithium-metal all-solid-state battery (SSB) cells. Consequently, reducing the overall cost of eV ownership and eliminating the performance / cost trade-off for customers, accelerating eV uptake.

The main output will be a realistic cost/performance assessment for Li electrode fabrication led by end-user (hence customer) requirements. Another key output would be establishing effective partnerships and knowledge to develop a UK-based all-solid-state prototyping facility and ultimately deliver a world class SSB mass-manufactured by 2027\. Delivery of this would significantly contribute to UK environmental targets and support the creation of new jobs across the supply chain.